BBSRC Studentship: The importance of eosinophil-epithelial stem cell interactions for the maintenance of the human colonic mucosa

Technical abstract
The intestinal epithelium forms a barrier between commensal bacteria and the underlying lamina propria immune cells. The colonic epithelium constantly renews itself through proliferation epithelial stem cells located at the base of epithelial invaginations called crypts.

Work from our laboratory and others have shown that shown that immune cells are recruited to the epithelial stem cell niche following sensing of commensal bacteria during homeostasis (unpublished) and injury (Pull et al. 2007 PNAS). Eosinophils reside at the crypt stem cell niche in the lamina propria of the healthy colon and can secrete either pro- or anti-inflammatory factors (Lee et al. 2010 Clin Exp. Allergy). The molecular and cellular mechanisms by which the epithelial stem cell niche either modulates, and/or is modulated by, immune cells to maintain epithelial homeostasis are largely unknown.

This project will determine the nature of the interaction between eosinophils (and their secreted factors)and crypt stem cells during homeostasis.

Specific objectives of this study are to:

-characterise the effects of the colonic epithelium on eosinophil cell death/survival

- investigate the effect of eosinophils on epithelial proliferation and renewal

-investigate of the effect of E.coli stimulation on the mobilisation of eosinophils to the epithelial stem cell niche in a human organ culture model